Crowdstacker

Crowdstacker is a debt-based peer-to-business platform that connects investors seeking a more secure income with companies looking for finance of £1m+.

Our goal is is to educate this demographic, offer them direct (no fee) access to investments while also reducing finance costs for companies by cutting our the banks.

We would like external advice to improve and test cyber security and build and operate secure systems and applications from the outset.